Singlet Fission Photon Multipliers - Adding Efficiency to Silicon Solar Cells

Solar energy can make a major contribution to global energy supply, but for this renewable energy source to make a major impact it will need to compete on cost with conventional sources of energy. Silicon solar cells are the incumbent photovoltaic technology, and have benefited from huge reductions in manufacturing costs over the last 5-8 years. Now that the module cost is no longer the largest component of the installed system cost, further reductions in the cost per installed Watt require increases in the cell efficiency. However, single-junction cells such as silicon are fundamentally limited by the fact that the energy of the solar spectrum in excess of the semiconductor bandgap energy is lost as heat.

We aim to develop a simple active film that can be applied to the front surface of a silicon (or any other) solar cell that will increase the cell efficiency by up to 4% (e.g. from 20% to 24%). We will do this by capturing the high-energy photons from the solar spectrum and converting them to two lower-energy photons that can be absorbed in the solar cell without energy losses to heat. This will be achieved using the process of singlet exciton fission which occurs in certain organic materials, converting the spin-0 singlet state produced by photon absorption into two spin-1 triplet states. We have very recently demonstrated that it is possible to transfer these non-emissive triplet states onto inorganic semiconductor nanoparticles, which can then efficiently emit photons that could be absorbed by an underlying solar cell.

In this project, we will optimise, engineer and demonstrate photon multiplier films based on the approach described above, providing a low-cost efficiency enhancement for silicon solar cells that can be implemented without re-engineering of the electrical structure of the cell.

Potential impact
If this proposal achieves its ambitious targets then on a 5-10 year timescale we will see a fission photon multiplier film on every solar cell in the world. The value of a 10% relative increase in efficiency would amount to $10bn for a projected $100bn annual PV market.

Improving the cost-effectiveness of photovoltaic systems will accelerate their deployment, thus bringing global environmental benefits through carbon emissions reduction. At the top of the chain of commercial beneficiaries will be the global photovoltaics industry which will benefit through enhanced sales of high-performance systems. The commerical opportunity within the UK is to capture the added value arising from the fission converter by selling films, materials and/or formulations, or by licensing device structure, materials and process IP into the global PV industry. Further down the supply chain we identify opportunities for materials suppliers, both in the organic and inorganic nanoparticle spheres. We emphasise that we are offering an "add-on" product that will not require redesign of the underlying cell technology or manufacturing process, and that this provides a much more straightforward pathway to impact than for new cell technologies.